Resilience for "Automated detection of airborne SARS-CoV-2"

In the Innovate Project "Automated detection of airborne SARS-CoV-2" we are developing a system to detect COVID in the air, to help fight the pandemic and prevent further outbreaks. This project is to provide resilience to this project against the effects of the pandemic on the project itself, by mitigating the effects of staff availability and resource costs.